Causal pathways of teleconnections to drought and peatland fires in Indonesian Borneo

Central Kalimantan province, Indonesia on the island of Borneo in Southeast Asia is home to extensive peatlands. In their intact natural waterlogged, forested state, these peatlands rarely burn, therefore fires are concentrated in the extensive areas that have dried to some degree due to deforestation and drainage for agriculture and timber extraction. Fires burning down into the underlying peat can last for months and are the primary cause of near annual air pollution events affecting Southeast Asia. In dry years such as 2015, peat fires burn for months with huge impacts: Exposure to smoke during this period is expected to cause 100,000 premature deaths, caused major economic disruption with a cost of $16.1 Billion to the Indonesian economy and, for three months, emitted more carbon than the entire EU. Indonesia's peatland fires were described as the 'worst environmental disaster' of 2015 by The Guardian with Central Kalimantan at the epicentre. The frequency, duration and severity of these fires are strongly climate linked and facilitated by El Niño droughts, which may become more frequent under global warming. The drivers behind the peatland fires are a combination of climatic processes, a legacy of historic land use impacts that ensure a high fuel load, and human activities that provide ignition sources. The fires and their resulting impacts are, therefore, to a large extent preventable, enabling peatland restoration, but effective action requires a more detailed understanding of future climate-associated risk, biophysical and socio-economic conditions and human behaviours.
Teleconnections are sources of predictability for regional weather and climate, which can be represented by causal relationships between climate features in physically separated regions. In this project, teleconnections of droughts and wildfires in Indonesian Borneo will be analysed and quantified quantified using causal inference theory and causal networks. This involves determining whether causalities are present amongst various sets of observed data, including rainfall, drought, land, vegetation and wildfire data in Central Kalimantan Province, Indonesian Borneo (target variables) and sea surface temperatures, sea level pressures and 2m temperatures across the globe (climate drivers).
This project will benefit the climate science community as well as indigenous population and local communities in Indonesian Borneo and potentially wider areas across Southeast Asia. First, novel causal inference methodologies portraying climate drivers leading to hazards will be further developed, and in their first times be applied to Southeast Asia and extended to land-atmospheric drivers. This enables seasonal forecasting and further studies on whether anthropogenic climate change may aggravate the drivers, and crystallises risk chains which helps to devise informed decisions for prevention and control of drought and fire multihazards in the study area, and more broadly, provides a basis for improved peatland management in general and a model for enhancing human resilience to future El Niño events across Southeast Asia. These outcomes will not only be published in academic journals but will also be useful in governance contexts such as being featured in scientific reports and policy briefs. Second, capacity building opportunities will be enabled through exchange programmes where knowledge on modelling of climate drivers will be delivered to the Indonesian research community which will in turn transform into on-the-ground actions.